University of Wolverhampton and Crestwood Environmental Limited

To investigate linkages between odours, bio aerosals and health and safety.
To use and embed fundamental microbial analysis and novel predictive computational modelling techniques.